Graphene-Metal Oxide Gas Sensors for Low Cost and Low Power Selective Room Temperature Gas Sensing (MANGO)

Understanding the composition of gases within our local environment and indoor spaces is crucial to both living a healthy lifestyle and leaving a positive impact on our planet for future generations. Today, we rely on the accurate measurement of gas sensors in many industries. For example, they warn our workforce of potentially harmful gases, can sense gas leaks in our homes, are able to identify out-of-date food produce, and even monitor our air-quality. In particular, poor air quality around major cities is currently a leading cause of death worldwide.Despite the vital role that gas sensors play in our current economy, high performance, reliable and inexpensive gas sensors are not available in the current market. This is due to the fact that specialised sensors are typically expensive whilst cheaper sensors tend to have major drawbacks. For example, many inexpensive commercial sensors today rely on materials called metal oxides, which are ideal materials for commercial applications due to their simple sensing circuitry and wide availability. However, in order for these materials to detect gases, they typically have to be heated to temperatures above 250°C, which drastically limits the scope of their applications. For example, they cannot be deployed near potentially flammable gases, integrated into wearable technologies or used in low-power scenarios.Anaphite are a team of expert scientists and engineers who are committed to producing new materials that have a substantial impact on our green future. We have developed a novel process which substantially modifies CSOA gas sensing materials. Preliminary results have shown that we are able to create materials hundreds or thousands of times more sensitive than CSOA technologies, all while operating at much lower power. Crucially, these materials have been found to work at room temperatures, which could transform the current gas sensing market and enabling applications not seen before.We propose an industrial research project whereby our team work with advanced machine learning experts to deliver products able to accurately sense a broad range of gases for widespread applications. We believe that the integration of our technology along with the computer processing strategies currently available could create products unmatched in performance at a cost which is affordable to everyone.